Orb IV Application - IP Protection

"In order to be considered for larger investment, it has been identified that we require IP protection on our product and ideas. We need help from experts in the field to both formulate and apply for this protection.

We would like to apply for a mixture of patents, trademarks and design rights, but we need expert assistance to identify which areas of our IP are suited to which type of protection and help us draft these forms in a manner which will stand up to scrutiny in the long term.
"